RTG IP protection

Spacemech Ltd plan to develop a revolutionary new device for generating reaction torques on a spacecraft as an alternative to the existing reaction wheel concept currently used on most spacecraft. The design avoids the need for high rotation rates and ball bearings which means it offers exceptional benefits over current technology in terms of operating life, reliability and micro-vibration emissions.